Fareviz

Fareviz will develop the business opportunity to explore the fares database/routing guide for the spatial and temporal
structure of commercial fares decisions made by TOCs so we can analyse and visualise the:
- structure of the 3.9m fares for the 500K journeys between main stations (flows) offered by TOCs/PTEs
- permitted routes through routing points for the 500K flows and any associated restrictions
- fare gradients around regulated fare zones and peak periods
- anomalous routes involving sub-optimal journeys for passengers
- creation of custom routes for scenic tours or season ticket cost reduction
- development of custom reporting for Regulators, PTEs and DfT on fare increases and regulated fares
The opportunity is to improve journey planning, provide new insights on the fares system, offer new save money on fares
and identify anomalies through exploration of this data outside the context of the ticket retailing process.

Potential impact
The impact of the project falls in the following areas:
- creation of new digital services around the open fares database
- improvement of accountability in the regulagion of fares on the railway